LUCIA (Large UltraFan Composite Integrated Aerostructures)

LUCIA (Large UltraFan Composite Integrated Aerostructures) is a key enabler for the delivery of the UltraFan powerplant, by introducing unique new components to the UK aeronautical supply chain. A consortium of strategically important UK suppliers, innovative SMEs and leading aerostructure research universities will collaborate to push the boundaries of composite technology through providing novel large-scale bypass structures for performance in arduous environments. This includes the development of design solution for a powerplant flight pylon - a first for UK industry - providing fundamental learning for a future composite pylon, unlocking significant weight benefits and offering a technology not currently available in the global marketplace.